Disposable curtain trial

Opal Contracts propose to work with scientists from Nottingham University & infection control experts from the NHS to run microbiologist studies. The purpose of this is to establish best practice for the use of disposable curtains round hospital beds. The outcome has the potential to reduce the spread of infection, improve public health and save the NHS money.